Cyber Security for Employees Required to Work from Home

A project to address the security risk to company resources such as files and databases when accessed from unmanaged devices, such as PCs and tablets. During the Coronavirus emergency many organisations are keeping going by having their staff work from home. While VPNs and Cloud storage eliminate many risks they introduce others, the most important being that the devices now being used to access company resources are not owned or managed by the company and it is very difficult to determine if they have been properly patched, have anti-virus software and meet minimum security specifications. The devices are also likely to use networks shared with other users (family members, partners etc.) who may be unconcerned with security. The home network is also likely to include multiple instances of 'Internet of Things' devices with minimal or no security. Our project aims to address this issue by providing a mechanism to protect company resources from dangerously configured machines while at the same time respecting the privacy requirements of the home user and other people and devices on the same network. While primarily focused on security requirement the device we are preparing can help the home user to maximise their resources by analysing both the reliability of their broadband connection and the volume of traffic on their wireless connection. In the longer term, we envisage that more organisations are likely to ask their staff to work from home and our project aims to make it easy to maintain security and optimise productivity, without the need to compromise user privacy by extending company technical management into their homes.